Building Indo-UK collaborations towards the Square Kilometre Array

Please see project lead JeS form (Building Indo-UK collaborations towards the Square Kilometre Array, Durham University, Dr Leah Morabito). This form is submitted unlinked to the main JeS form as agreed with Sebastian Laurent-Powers (STFC) by email.